Electron Diffraction Based Nano-Metrology

This project is based on the development and application of a new form of electron
microscopy, namely scanning electron diffraction (SED) microscopy, a technique in
which a fine-scale (nm-sized) electron probe is scanned across a region of interest
and electron diffraction patterns are acquired at every point in the scanned area. The
remarkably rich dataset this produces provides a wealth of crystallographic data that can
be used to determine atomic structure, the presence of defects and the local
microstructure. In particular, by carefully analysing subtle distortions in the electron diffraction pattern, one can measure a local strain tensor with nanometer spatial resolution. In this project, I wish to build on successful initial results to develop strain mapping into a true nano-metrological technique, improving the robustness and sensitivity of the strain determination and quantifying the limits of the practice."